Polygenic prediction of pre-eclampsia and characterisation of maternal and fetal genomic determinants of cardiovascular dysfunction in pregnancy

Preeclampsia, a multisystem disorder characterised by hypertension and organ dysfunction, remains a leading cause of maternal and fetal morbidity and mortality worldwide, complicating 3-5% of all pregnancies1. There are two types of preeclampsia based on when symptoms arise: early-onset (before 34 weeks of pregnancy) and late-onset (after 34 weeks)2. Early-onset preeclampsia, though less common (about 12% of cases), poses a much higher risk of severe health problems and fetal mortality3. Early detection of women at risk of early-onset preeclampsia is crucial to enable timely interventions like low-dose aspirin treatment, ideally before 16 weeks of pregnancy4,5. Unfortunately, current methods for identifying preeclampsiarisk during this time frame based solely on clinical risk factors are not very sensitive6. More advanced risk prediction models are available, including biomarker and ultrasound assessment of placental blood flow, but these are costly and labour-intensive, and not widely available. Additionally, even the advanced clinical models do not fully capture the entirety of preeclampsia risk. Therefore, there is a need to explore additional ways of screening for preeclampsia to enable timely, individualised preventive strategies aimed at improving outcomes for pregnant women and their babies.

This project aims to evaluate, improve and further understand how genomics can help improve preeclampsia prediction. Initial experiments will evaluate available polygenic risk scores for preeclampsia in a cohort of approximately 6,000 women of multi-ethnic background from the Fetal Medicine Foundation (FMF) cohort. This will involve evaluating the improvement in prediction achieved by addition of polygenic scores to 'traditional' clinical models as well as the 'advanced' prediction model including biomarker and ultrasound assessment of placental blood flow. Subsequently the performance of the scores in women of African ancestry will be explored, and will be facilitated by the fact that the FMF cohort includes a higher number of women of African ancestry compared to any previous genetic study of preeclampsia. Specifically investigating genetic risk in this cohort is important because it is recognised that preeclampsia risk is higher among women of African ancestry7, but this cohort remains remain strongly underrepresented in genetic studies8. Thus, I will then aim to recalibrate available polygenic scores to make prediction more accurate for this ethnic group. Third, we will perform genotyping on a set of previously collected fetal chorionic villous samples that are paired to mothers in the biobank, with the aim of further understanding the contributions of both maternal and fetal genome in determining preeclampsia risk. We aim to then perform genome-wide association studies on both maternal and fetal genomes and meta-analyse these with all currently available data sources to create the largest up to date resource exploring both maternal and fetal genetic determinants of preeclampsia. Finally, a proteome- and transcriptome-wide Mendelian randomization analysis will be used to understand causal biological pathways.

Technical abstract
Preeclampsia is a leading global cause of maternal and fetal morbidity and mortality, complicating 3-5% of all pregnancies. Aspirin is the only drug intervention that has been shown to reduce the risk of preterm preeclampsia (before 34 weeks' gestation), with optimal benefit when started early in pregnancy. Thus, early identification of those at risk is crucial for timely preventive treatment. It is currently unclear whether incorporating genetics into clinical risk stratification might help improve early identification of women at high risk for preeclampsia.
Genome-wide association studies (GWAS) have demonstrated a clear heritable component in preeclampsia. However, current genetic studies are limited by underrepresentation of non-White European participants. Beyond the health equity implications, this lack of diversity limits our understanding of preeclampsia: indeed, it is widely demonstrated that women of African ancestry are 2.5 and 16 times more likely to develop pre-eclampsia, and cardiac dysfunction in pregnancy respectively.
This clinical research fellowship aims to address these challenges. First, we will evaluate the predictive value of polygenic scores in predicting preeclampsia in a large, multi-ethnic cohort against gold-standard clinical risk prediction models. We will additionally explore the differences in predictive power between European and African ancestry women, and aim to recalibrate the polygenic score to enhance its accuracy for African ancestry women. We will then perform large-scale GWAS meta-analyses of maternal and fetal genetic predictors of preeclampsia. Finally, we will perform proteome- and transcriptome-wide analyses to identify molecular pathways predisposing to preeclampsia risk, with the goal of identifying potential targets for new therapies.